MICA: UK MEDical BIOinformatics partnership - aggregation, integration, visualisation and analysis of large, complex data (UK MED-BIO).

This proposal brings together a group of leading multidisciplinary teams in medical, chemical, metabolic, statistical and computational sciences from across Imperial College London (ICL, lead institution) and its partners. These include the Institute of Cancer Research, the European Molecular Biology Laboratory-European Bioinformatics Institute, the Universities of Oxford, Swansea and Nottingham, and the MRC Clinical Sciences Centre and MRC Human Nutrition Research Centre, supported by strong partnerships and collaborative links with industry, the NHS and the National Institute for Health Research funded Biomedical Research Centres and Units. The proposal seeks support to build a DEDICATED INFRASTRUCTURE in data storage, aggregation, analysis and visualisation of diverse types of biomedical data. These come from standard clinical sources through to different types of information including from genetic analysis, and metabolic information, that help us to define patients or people studied in the general population using a holistic "systems medicine" framework. The GLOBAL AIM is to make major advances in understanding the causes and reasons for disease progression of common human diseases such as cancer, cardiovascular disease, respiratory disease and metabolic disorders such as type 2 diabetes and obesity. In this way we aim to create new disease diagnostics and prognostics aimed at the individual patient ("stratified medicine") through innovations in medical bioinformatics with powerful computing capability. The programme will create unprecedented capacity to i) DEVELOP powerful new approaches for computation and analysis of large-scale, complex, multi-source medical data; ii) INTEGRATE information linking multiple different types of biological information from analysis of blood and urine samples (e.g., metabolic, genomic, analysis of the microbial genome) to different diseases, disease progression and outcomes; hence to iii) help UNDERSTAND the causes and mechanisms of disease and improve individual disease classification for better patient treatments and safety; also to iv) TRANSFORM the training of the biomedical researchers of the future through creation of a seamless interdisciplinary environment spanning biomedicine, physical sciences, computing and engineering. In particular we will capitalise on computational expertise that has led to the development of a partnership in medical information infrastructure and service between universities and the pharmaceutical industry called eTRIKS, and related software platforms such as tranSMART, an "open source" solution for managing data and research knowledge in clinical studies. We also have world-leading expertise in metabolic "fingerprinting" and systems medicine approaches manifested in the MRC-NIHR National Phenome Centre located at ICL, and underpinned by excellence in genomics, computational sciences and advanced data modelling and visualisation. This project has a very broad collaboration with industrial sectors including major pharmaceutical companies, instrument vendors, IT and informatics companies. Our project covers the complete healthcare envelope of data generating activity and analysis from the level of basic measurement sciences through to the understanding of gene-environment interactions and disease mechanisms to the creation of knowledge systems for better clinical decision making based on detailed knowledge of individual patient biology. This application is strengthened by the decision of ICL to establish a major interdisciplinary centre for 'big data' at the new Imperial West campus, ensuring sustainability over the longer term. The project aims to deliver top class science, a robust informatics platform and in-depth scientific data and knowledge to contribute to the state of the art of UK and international medical research.

Technical abstract
UK MED-BIO brings together a multidisciplinary team in medical and computing science, statistical analysis, metabolic phenotyping and medical bioinformatics across Imperial College London (ICL, lead institution), Institute of Cancer Research, European Molecular Biology Laboratory-European Bioinformatics Institute, Universities of Oxford, Swansea and Nottingham, MRC Clinical Sciences Centre and MRC Human Nutrition Research - supported by strong industrial partnerships and collaborations. The aim is to bring together the necessary patient data, new omics technologies, computing and other resources, with dedicated infrastructure in data management, storage, integration, visualisation and analysis, to enable major advances in understanding the aetiopathogenesis of chronic human diseases. We have powerful world-leading expertise in metabolic phenotyping through the MRC-NIHR National Phenome Centre at ICL, and in innovative software infrastructure solutions through our leadership position in developing tranSMART and eTRIKS. We will provide unprecedented capacity to i) combine lifestyle/socio-demographic information, clinical data, and disease phenotypes from well characterised patient and population cohorts, with multi-omic information from analysis of linked biological samples; ii) develop powerful new approaches to integration/analysis of such large-scale, complex, multi-source medical data; hence iii) create new knowledge on disease aetiology, underlying biochemical pathways and mechanisms, leading to improved patient stratification, prevention and treatments; iv) transform the training/development of medical bioinformatics future leaders by providing a seamless interdisciplinary environment, bringing together researchers from biomedicine, physical sciences, computing and engineering. This application is strengthened by ICL's decision to establish a major interdisciplinary 'big data' centre at the Imperial West campus, ensuring sustainability over the long term.

Potential impact
The UK MED-BIO project will provide important benefits in both the personalised and public healthcare arenas, associated medical research environments and the pharma/healthcare industry. Specific benefits include deeper understanding of gene-exposome interactions that underpin disease risks and mechanisms. This information can be used to inform future healthcare policy and help identify new potential therapeutic targets for a range of common diseases. Positive impacts include development of new monitoring and stratification models to augment clinical decision-making during the patient journey. Impacts can be summarised as:

1) Scientific and Clinical: The project has a clear focus on elucidating the aetiopathogenesis of chronic human disease, including cancer, cardio- metabolic and respiratory disease. By developing new systems medicine approaches linking multi-omics datasets (e.g., genomic/epigenomic, metagenomic, transcriptomic and metabolic) to disease phenotypes, progression and outcomes in patient and population cohorts, the project aims to make major scientific and clinical contributions to patient stratification and the development of new precision medicine approaches in real healthcare environments.

2) Methodological and Infrastructure: The computational methods developed for integrated analysis of multimodal data streams with large-scale data processing capacity will provide new tools in medical bioinformatics research and complex systems data and model visualisation. The further development and enhancement of platform technologies underlying the UK MED-BIO infrastructure, such as tranSMART and eTRIKS, in which ICL researchers have played a key developmental role, will enhance the capabilities of the medical bioinformatics community in general.

3) Knowledge: UK MED-BIO supports a new open science paradigm by dedicating specific resources to build a dissemination hub. We will work closely with EMBL-EBI to curate new large-scale research data for public access (e.g. from the MRC-NIHR National Phenome Centre) and to explore EMBL-EBI's public cloud dissemination mechanisms. Through our collaboration with content vendors, e.g. Thomson Reuters, the accuracy of knowledge in published medical databases will be validated.

4) Training: A key objective is to enhance the training of next generation medical informatics scientists by creation of a seamless interdisciplinary environment spanning biomedicine, physical sciences, computing and engineering. The training will be aligned with the ELIXIR-UK Node training activities. The new Imperial International Phenome Training Centre also offers a comprehensive multilevel training programme in omics modeling expressed through a series of courses in computational and systems medicine. We will explore the effective use of the dissemination hub to create a national informatics resource for biomedical research, coupled with focused training, for maximising dissemination and impacts.

5) Organisational: The continued major investments in biomedical research in multiple world class medical research facilities in London requires an advanced informatics infrastructure and networking mechanism across the distributed resources to form a virtual/scalable research environment. this can then be linked further to other national and international networks of medical bioinformatic activity.